Development of materials for low temperature electrolysis

I would consider myself a climate conscious person and as such the area I would like to concentrate my career on in the future is ways of combatting climate change and reducing CO2 emissions, as such, I think my own personal goals and area of interest align with SusHy CDT vision. I have always had an interest in research areas around reducing emissions, recently for my 3rd year project I chose to do research on the operating parameters of hydrogen fuel cells and how they affect efficiency, as such I believe I have started developing knowledge and skills that would be useful at SusHy CDT with regards to experimental methods, problem solving in a project and gaining a base understanding of we can use chemical reactions to generate a current across a cell or battery.